Distributionally Robust Risk Management: Modelling, Computational Method and Applications

This PhD project aims to develop distributionally robust risk measure models which effectively address the risks arising from exogenous and endogenous ambiguity of uncertainty. An important component of the research is to develop efficient computational methods for solving the data-driven optimization problems associated with distributionally robust risk measure either in the objective or in constraints. Application of the proposed modelling paradigm and numerical schemes to practical problems in another component of this project. Interesting application areas include supply chain management, mobile ad hoc networks, asset management, transportation and healthcare.